A systems approach to examining health sector responses to cholera epidemics in Kenya

Simple Summary

Kenya has experienced an increased disease burden due to cholera outbreaks characterized by continuous transmission in the refugee camp settings of Garissa and Turkana, and sporadic transmission in cities such as Nairobi and Mombasa. However, while inquiry has been made regarding how the health sector has responded to and how populations have been impacted by epidemics such as cholera, not enough attention has been paid to causal relationships between the unique components of the health systems leading to an inadequate understanding of how the building blocks of the health systems interact in disease surveillance and epidemic response. Consequently, this research effort focuses on examining the health sector responses to these epidemics, developing a systems-theory-based description of the said responses, and based on the results, provide recommendations that may help break the epidemic's continuous and cyclical nature.
The study will be conducted in Turkana and Garissa in Kenya, as well as in Nairobi. These are counties that have diverse levels of health system sophistication and recent experiences of cholera epidemics. Moreover, the study draws on several systems analytic frameworks to determine the actors and their decisions, as well as their inter-relationships, linkages and dependencies. Thus, the study appropriates systems-oriented research techniques and applies them in a novel fashion to the assessment of health service delivery. The findings of this study are expected to guide interventions aimed at improving disease surveillance and epidemic response. The study will also act as a primer for the research community by assessing the utility of systems-thinking approaches in such settings, and subsequently opening a related research agenda.

Technical abstract
Technical Summary

Kenya has experienced an increased disease burden due to cholera outbreaks characterized by continuous transmission in the refugee camp settings of Garissa and Turkana, and sporadic transmission in cities such as Nairobi and Mombasa. However, while inquiry has been made regarding how the health sector has responded to and how populations have been impacted by epidemics such as cholera, not enough attention has been paid to causal relationships between the unique components of the health systems leading to an inadequate understanding of how the building blocks of the health systems interact in disease surveillance and epidemic response. Consequently, this research effort focuses on examining the health sector responses to these epidemics, developing a systems-theory-based description of the said responses, and based on the results, provide recommendations that may help break the epidemic's continuous and cyclical nature.
The study will be conducted in Turkana and Garissa in Kenya, as well as in Nairobi. These are counties that have diverse levels of health system sophistication and recent experiences of cholera epidemics. Moreover, the study draws on several systems analytic frameworks - specifically Rasmussen's Risk Management Framework and its attendant AcciMap, the Analytic Hierarchy Process tool, and Cognitive Work Analysis - to determine the actors and their decisions, as well as their inter-relationships, linkages and dependencies. Thus, the study appropriates systems-oriented research techniques and applies them in a novel fashion to the assessment of health service delivery. The findings of this study are expected to guide interventions aimed at improving disease surveillance and epidemic response, and to act as a primer for the research community by assessing the utility of systems-thinking approaches in such settings.

Potential impact
Health crises and emergencies are postulated to have a profound effect on the current and future state of health systems in developing countries such as Kenya, and their achievement in Sustainable Development Goal 3. Generating context specific evidence on how the health sector prepares and responds to such health emergencies will be critical in exploring pathways to strengthen the resilience of health systems in the delivery of health services.
In addition, the evidence generated from this study will be used to advocate for the use of a health system approach in preparing for and responding to health emergencies, especially those with humanitarian consequences. For such to be possible, an understanding of the synergies between the health systems building blocks is important. Such understanding can be possible when an appropriate systems approach such as the one we propose in this study is used.
For the research community, the study intends to provoke the development of a research agenda around health emergencies using systems analytic techniques. The research effort will for example present several contributory factors and suggest their placement and relationships within and across levels. It will also present a preliminary set of codes for categorizing the contributory factors by type, actor, and level as well as the relationships between them